Be better able to undestand the perfomance of a hydrogen flow meter

GM Flow designed a hydrogen gas flow meter, which was flow tested in order to verify the meter's performance parameters and accuracy. The tests confirmed that the as-designed operating pressures, flow ranges and accuracy could be achieved and maintained. The meter produces a system pressure drop which is significantly less than that of rival flow meters. The project proved the design had a very sound basis for commercialisation in the growing hydrogen market. The hydrogen meters are actively being marketed and have had commercial applications on a rental basis.

Within the test data generated via the flow loop testing, some specific anomalies were observed at one location within the meter's overall performance envelope. The overall performance envelope which was produced via the testing is considered to be commercially acceptable. In the interest of completeness, the specific local anomalies within the meter operating envelope must be fully investigated.

This project will allow investigation and negation of the anomalies in the performance envelope, as well as testing meter component design modifications, in a detailed and comprehensive manner. Meter component design modifications incorporate new ideas to achieve the most accurate, cost effective and environmentally friendly meter design, to both manufacture and operate.